Developing Manufacturing Processes to Provide Integration at Scale (SCALE)

In an every changing marketplace OEMs are constantly evaluating their strategy towards component manufacturing considering a range of make vs buy opportunities. This change alongside a constant drive to provide improved solutions relating to cost, packaging and range is also driving a constant need to integrate components.

This project supports these OEMs through validating a range of manufacturing processes to provide flexibility with their integration approach and route for them to scale the manufacturing process.